Novellic Publisher Self Service Platform

The Novellic Publisher Self-service Platform is an online service that provides book publishers with a set of affordable and accessible promotional tools tailor made for book publicity and marketing, helping connect their authors and book titles with targeted reader audiences through the Novellic book recommendation and book club app.